HiiGuru: DesignGenius Generative AI for Home Design - Extension

HiiGuru is a global on-demand home professionals platform. We break down the traditional design and renovation process into affordable, bite-sized services, starting with quick video calls. We empower homeowners and property developers with total control and flexibility over the type of expert support they get. Customers get direct access to professionals in a wide range of fields covering architecture, construction and interior design.

One of our popular services is 3D rendering, which allows the customer to visualise their room design through a realistic 3-dimensional drawing. These are provided by professional interior designers who take the time to understand the customer requirements before creating bespoke designs illustrated with 3D rendering.

With DesignGenius, we aim to develop Artificial Intelligence (AI) tools to help designers produce 3D renders more efficiently, eliminating the most time-consuming and tedious parts of their job. This will allow our interior designers to focus on what they do best: providing tailored creative designs and delivering excellent customer service.

Customers will receive their designs more rapidly and they will have greater flexibility to try different design options and visualise changes.

By harnessing the powers of AI, we also aim to improve our project outputs. Designers will have access to enhanced spacial optimisation tools and the solution will help generate design documentation that really meets the customer requirements including design specifications, measurements, material lists and detailed instructions. This can be used to allow the customer to easily implement the ideas themselves, or to hire a contractor to perform the work.

In this phase, we will build on the success of our earlier feasibility study to further develop technical features as prioritised by our users. The main focus will be the development of AI-powered technology to optimise and render room layouts.